Resolving the Composition of Earth's Core

The chemical composition of Earth’s core underpins the fundamental processes that shape our planet. It determines the physical properties of the deep interior, setting the melting temperature that defines the boundary between the solid inner and liquid outer core. It governs thermal and electrical conductivity of the core, which control the geodynamo that generates Earth’s magnetic field, shielding the planet from the solar wind for the past 4.5 billion years. The flux of volatile elements between the core, mantle and atmosphere over the same time period depends on the abundance of these elements in the core. However, the exact composition of the core remains unknown.
Traditional approaches to constraining core chemistry fall into two categories: models of planetary formation and seismological observations of the present-day core. However, these methods leave large uncertainties and render us unable to confidently describe the core or its influence on the whole Earth system.
I have identified two novel constraints that bridge these traditional approaches and offer the first chance to fully describe the thermal and chemical evolution of the deep Earth. First, I have demonstrated that small differences in the evolution of core composition can produce strongly contrasting behaviours in the dynamics of Earth's core, which are testable through observations. Second, I have shown that many proposed core compositions are inconsistent with the onset of inner core freezing and that viable compositions will provide the most stringent constraint on core chemistry to date.
These new constraints define a path to understanding the chemistry and evolution of the deep Earth for the first time. However, existing descriptions of evolving core composition cannot describe multiple reactions simultaneously, an essential detail, and the exact mechanism responsible for inner core nucleation and freezing remains elusive.
In this project, I will develop a new thermodynamic description of how multiple elements are simultaneously dissolved into the core from the overlying silicate mantle. This model will use advanced machine learning techniques, grounded in physical laws, to leverage a broad dataset of existing calculations and experiments, and describe the evolution of core chemistry in new detail and precision. In addition, I will use molecular dynamics simulations to identify the mechanism and chemistry responsible for the initiation of inner core freezing. By combining both of these key components of core evolution into a thermal evolution framework for the deep Earth, I will track the core’s changing composition over time—integrating constraints from planetary accretion, explaining the onset of inner core freezing, and aligning with present-day seismological observations.
The framework produced in this project will describe the energetic and chemical fluxes of the deep Earth through time. The present-day state of the core will be revealed in new detail, improving the underpinnings of geodynamo models used to assess the threat of space weather events to power and communications networks. The past energetics of the core will be resolved, including the power available to driving the geodynamo, elucidating the paleomagnetic record, and the power available to mantle convection. Describing chemical fluxes between the core and mantle through time will inform the global cycling of volatile elements, providing the basis for more accurate models of atmospheric evolution and the emergence of habitable conditions. This framework will also be applicable to other terrestrial planets including exoplanets.